Small State Security Strategies: a comparison of the Baltic States' security policies throughout independence

This project will cross-compare the security strategies and
policies of the Baltic States throughout the past three
decades. This comparison is particularly relevant due to the
Invasion of Ukraine and tensions in Eastern Europe. Since
the three states are highly similar in geopolitical
conditions, any divergences and differences in policy can
indicate what other factors influence their planning - such
as sociocultural or historical factors.
The analysis will employ two main theoretical frameworks
- alliance shelter-seeking and Grand Strategy theories - the
applicability of which is particularly valuable for small state
research. Further, it will also utilise the works of local
scholars and primary data to distil the predominant views
within the Baltics. The data will be compiled from
government statements and through conducting interviews
with policymakers throughout Latvia, Lithuania and Estonia.
This project will contribute findings into how prominently
sociocultural and historical factors influence small state
policy making, and what security means they choose - in
the case of the Baltics their conscious positioning within
their alliance structures. It will showcase how small states
adapt to changing alliance dynamics and irrational threats,
what motivates the different policy paths they choose, and
when they focus on cooperation - all providing valuable
insight into the interconnections between IR and the studies
of history, the EU, security and sociology.